Smart Living

Smart Living is a tablet based system which enables the energy consumption within the home to be monitored and controlled by connecting to wireless devices within the home. Such devices include intelligent plugs, proximity sensors, plug in devices to measure energy consumption, remote central heating controls and wirelss radiator controls.Smart Living can montor energy consumption down to identifiable appliance level. It can provide the consumer with energy saving recommendations based upon their consumption and energy profile.